ANAGRAM - Commercialisation of an Atomic Gravity Meter

In a gravity meter based on atom interferometry, the atoms act as miniature test masses and are sensitive to

gravity and motion. This is a quantum technology as it relies on the interference of the atoms with each other,

a manifestation of wave-particle duality, i.e. the fact that matter can behave like a wave under certain

circumstances; it is the quantum nature of the technique that affords it great sensitivity. This project will, for

the first time, demonstrate an atomic gravity meter in a UK commercial environment. The expertise of M

Squared Lasers in laser engineering and system integration will be combined with the academic excellence of

the University of Birmingham to create a collaborative team capable of delivering the proposed commercial

product. Gravitational sensors enable one to see through matter and below the ground. Applications can be

envisaged in many sectors, from the detection of new oil and gas deposits, surveying unknown underground

infrastructure such as pipes and cables, to monitoring the water table